Sonic Writing: Technologies of Musical Expression, Notation and Encoding

The practices of creating, sharing and listening to music are changing. New digital media recast age-old technologies and introduce new avenues of musical expression. This project uses the novel concept of 'sonic writing' to encompass the making of musical instruments, the design of symbolic musical notation and the invention and use of sound recording technologies. Under the rubric of 'sonic writing' the research will undertake the first media theoretical investigation into how new musical media can be genealogically traced from historical inscription practices. Such a wide-ranging approach to the analysis of musical media has not been developed until now.

The project engages with the current pivotal moment in the music industry where a complete rethinking of established work practices and economic models is required. New instruments, notational techniques and media player technologies are emerging, representing an uncertain and fleeting technological situation where novelty and experimentation can be perceived to override concerns of sustainability and tradition. Whilst this transformation can be exciting, serious concerns are expressed by practitioners regarding the longevity and critical understanding of new musical work. This project will outline a clear vision and future direction for composers, performers and the wider industry in terms of compositional approach and technology design.

The primary output of this research is a monograph to be published by Bloomsbury in the Sound Studies series. A detailed programme of events underpins the research for the book, designed to establish a new research agenda in music technology research, as well as providing the PI with a significant opportunity to develop and exercise leadership skills in the research field. The two-year research programme is split into four work packages, which map to the research and writing of respective chapters in the book:

WP1 - Materialised Theories: Design Concepts in Musical Instruments
WP2 - Abstracting Sound: Symbols and Process in Musical Notation
WP3 - Encoding Sound: Phonography and Machine Listening
WP4 - New Musical Media: Writing Music with Algorithms

Each work package is undertaken through a partnership with a leading international research institution, investigating a bespoke area of sonic writing where key activities provide the basis for research methods, knowledge exchange and dissemination. These include:

- a residency
- a symposium
- two workshops
- archival research
- international conference
- extensive literature review

The project will map new developments and clarify an increasingly complex media landscape. By building up a strong online presence - through a website, mailing list and social media - the project enables interested parties to participate in a dialogue and partake in well-documented activities and outputs. The project establishes a collaborative and open approach that invites people from diverse fields, from leading researchers or industry people to music software users or listeners, to discuss research and development in this rapidly changing field.

For over 15 years, the PI has had an impactful career in developing free and open source musical software, publishing results widely in academic journals and conferences. He is the co-founder of the ixi-audio project, well known in the world of electronic music for its series of open source music software and knowledge exchange workshops in interactive sound programming. Building upon a strong network of academic partners and software users, this project will shape a new collaborative research agenda in the area of sonic writing, impacting on new music research and the future of sonic media. In alignment with the PI's past dissemination practices, this project will benefit other researchers, professionals in the music industry, aspiring younger musicians and the musically interested public.

Potential impact
This research project will provide a clear understanding of how digital media transform traditional sonic writing practices in the areas of instrument making, notation and recording. The project directly responds to wide concerns of reproducibility and sustainability, as well as cultural memory and tradition. How is new music to be written with concerns of longevity? How can all cultural traditions be supported by new music technology? The danger with the digital transformation, where we reduce objects and practices of the physical world into abstract concepts in the digital domain, is the loss of tacit knowledge and cultural traditions. The project will launch a programme of knowledge exchange activities (see Pathways to Impact) designed to establish routes to impact by engaging with the following groups:

* Practitioners

Composers and performers will gain a clear understanding of the problems involved in designing and writing for new and future instruments. The project explores how musical works can be notated such that they can be ported to new platforms and re-interpreted in future technological contexts, as well as preserved and archived.

The research will map out instrumental ergonomics and design patterns that are transformed into new digital applications. By addressing cultural practices and the need for global traditions to be represented in new digital technologies, the project will be relevant for musicians at a global scale, provide guidance on open source approaches to hardware and software design, documentation and knowledge exchange.

Practitioners within all musical genres will, through the monograph and online media, have a joint resource and reference when engaging in the composition and interpretation of new musical scores. They will benefit from a historical view tracing evolution from early musical scores to current techniques such as animated, interactive and generative notations.

* Media and Industry

Journalists, critics, developers and manufacturers of new music technologies will benefit from the clear analysis and mapping of past, current and future practices in sonic writing. In the longer term, this will inform approaches concerning the representation of new instruments, compositional systems or file formats by manufacturers, online traders, galleries and museums.

Musicologists, journalists, critics and other writers on music will benefit from the taxonomical work defining this new field. The research will establish a much-needed common language for describing the work of composers, performers, technologists and instrument makers. New concepts in machine listening, computational creativity and interactivity will be outlined within this scope.

The project will have a longer-term impact on business models and policy for software houses and open source culture by presenting novel ways of creating and disseminating musical content. We currently lack commercial categories for diverse digital media content (for example, there is no 'generative music' category on the iTunes store).

* The Broader Public and Cultural Organisations

Cultural organisations, institutions, music venues and festivals will be able to engage more easily with a fast changing terrain in terms of how they define and specify resources, equipment and performance requirements. They will gain tools to analyse public interest in work of this kind.

Museums, galleries, libraries and other archives will acquire a better understanding of archival methods and priorities relevant for new media works. The problem of cultural memory in music technologies will be raised and investigated.

This research project will establish a unique platform where composers, performers, instrument makers, technologists and archivists come together for discussion, experimentation and collaboration on topics at the heart of the debate: issues of technology, composition, performance, making, coding, sharing and collaborating.